CopyCopy: Copy everything, paste anywhere, save forever. Set your data free!

CopyCopy allows you to copy anything on one device and paste it on any computer or smartphone, freeing you from cables or emailing yourself information.

Anything you have copied is saved in an online clipboard where it can be accessed , organised and repasted at any
time on any device.

This project aims to provide innovative enhancements that make data universally useful and instantly available via the simple copy-and-paste mechanism by transforming and organising the copied content. It will become second nature to “CopyCopy” data in order to store it safely for instantly viewing later, or to use the data most effectively on any device.